Robert Gordon University and Albyn Housing Society Limited KTP 22_23 R2

To develop FitSense+, a new data platform to support residents to live independently at home for longer. Ambient sensors, including an innovative Wi-Fi-based CSI sensor system, will monitor activity in the home in real time and with novel Machine Learning algorithms can identify when health care interventions are required.